Brunel University London and OTM Servo Mechanism Limited

To manufacture a key product component in-house by building the capabilities required to design and develop advanced, integrated motor control electronics.polpol